The melting pot of Eboracum: exploring diversity and identity through skeletal and burial evidence in Roman York

York (Eboracum) has one of the most diverse funerary landscapes in Roman Britain. It was a bustling cosmopolitan metropolis, the provincial capital and entrepot for northern Britain, attracting people from across the Empire. This project aims to deepen our understanding and perception of diversity and inclusion in past societies by applying an innovative, multifaceted approach to burial evidence from Roman York, considering mobility, identity, health and diet and placing the results within their wider contemporary social context.